Foundation of foundation models for medical images

Foundation models have recently been introduced for different medical imaging application areas, such as ophthalmology and histopathology. Capitalising the clinical imaging expertise, competitive compute facility and carefully curated multimodal data at the Centre for Medical Image Computing (CMIC), this project will investigate methodologies as a part of a broader effort in developing and utilising foundation models for prostate cancer, lung disease, cardiology and neurology imaging at CMIC. Challenges in methodology and engineering arise due to 1) high-dimensional clinical imaging, 2) incorporating language data and 3) diverse clinical downstream tasks that can benefit from the developed foundation models. This project will build on our existing experience from a unique thesis committee consisted of five experts in this field, to focus on innovating key technologies for pretraining foundation models and their efficient finetuning approaches. Using prostate cancer imaging as an example application area, the work will implement computational experiments and report clinically validated results in a wide range of tasks. Further to the development of multimodal foundation models in individual clinical tasks and areas, the project will investigate methods for meta-adaptation of these foundation models to explore the generalisation ability across these areas and specialities.